FormativeAssess

The traditional school model of passively learning facts and then reciting them out of context in exams is no longer sufficient to prepare students to participate in today's globalised knowledge economy. Project-based learning offers significant advantages. However, in practical terms, delivering such project-based learning and the opportunities for authentic assessment that accompany them is difficult. As the volume of this student-generated material quickly increases, regularly reviewing the material in order to make formative and summative assessments becomes time consuming and difficult.

FormativeAssess uses data-mining techniques to allow an online application to support project-based teaching. Where social networks currently employ intelligent advertising to scan what users type in order to feed relevant product advertising, FormativeAssess scans what students type in order to feed relevant formative assessment interventions.